RESCUED

"RESCUED" is a new collection of Luxury Sustainable Denim Bags. This innovative collection is designed and produced using reclaimed materials - Jeans, Car Seat Belts, Leather, and Surplus Deadstock Lining Fabric, which otherwise may have ended up in Landfill contributing to Greenhouse Gas Emissions and Climate Change.

The RESCUED Luxury Bag Collection is Funky and Edgy as well as being a Sustainable Statement for the Conscious Consumer.